University College London and Biocatalysts Limited

To use novel Ultra Scale-Down methods to speed the creation and scale-up of processes for fermentation based industrial enzyme manufacture, increasing efficiency and productivity.